Lightweight and Compact Sodium Batteries for Automotive

TaiSan is developing the world's first sodium-based battery pack designed specifically for the automotive sector. This project will demonstrate how next-generation sodium-ion technology, powered by TaiSan's proprietary polymer electrolyte, can deliver lighter, safer, and more sustainable energy storage for electric vehicles.

Current electric vehicles rely on lithium-ion batteries that are expensive, resource-intensive, and reliant on critical raw materials such as lithium, cobalt, and nickel. These materials carry significant supply chain risks, environmental impacts, and cost volatility. TaiSan's sodium battery platform replaces them with abundant and low-cost materials, offering a pathway to affordable, secure, and sustainable electrification.

The project will build and validate a demonstration battery pack using TaiSan's novel polymer electrolyte, which enables sodium batteries to achieve higher energy density, faster charging, and improved safety compared with conventional systems. Packs will be up to 30% smaller and 10--15% lighter, freeing space within vehicles, reducing energy consumption per mile, and lowering overall vehicle cost. Importantly, the design is tailored for recyclability, with over 90% of materials recoverable at end of life.

This work directly supports the UK's transition to a Net Zero, circular economy by reducing dependence on imported critical minerals, cutting life-cycle carbon emissions, and enabling integration into existing manufacturing infrastructure. Demonstrations will provide data to accelerate adoption by automotive partners, strengthening the UK's leadership in resource-efficient vehicle technologies.

By proving the viability of sodium batteries for electric cars, TaiSan aims to unlock a new generation of safe, affordable, and sustainable vehicles for drivers in the UK and worldwide.